Precision Herd Management and the Sustainability and Stability Index (SASI): A Data-Led Approach to Efficient Beef Production

This farmer-led project will trial the _Sustainability and Stability Index (SASI)_ -- a new tool designed to help beef farmers make better use of their data. SASI takes routine information such as cattle weights, body condition scores, health and treatment records, breeding performance and pasture condition, and turns it into simple traffic-light dashboards. These dashboards give farmers clear, practical guidance on which animals are thriving, which need support, and which are not performing well.

The trial will run on two commercial beef farms -- Mallard Grange (James Johnson) and Hutts Farm (Mark Exelby) -- who identified the challenge of fragmented data and lack of time to use it effectively. By leading the testing and feedback, they will ensure SASI remains practical, farmer-friendly and focused on real-world benefits.

The project will test SASI in three areas: breeding, parasite control and feeding. By making data easy to use, SASI can improve productivity, cut unnecessary treatments, protect welfare, and reduce environmental impacts.

The goal is a tool that can be shared widely with beef, sheep and dairy farmers, helping the livestock sector become more resilient, efficient and sustainable on the journey towards net zero.